Quantum Many-Body Scars

In recent years, investigations of out-of-equilibrium phenomena in quantum many-particle
systems have become one of the most active research areas in physics. A recent state-of-theart
experiment at Harvard/MIT [1] has succeeded in assembling large chains of stronglyinteracting
Rydberg atoms, which allowed them to build an impressive 51-atom quantum
simulator. This experiment discovered a new physical phenomenon: when the simulator was
driven away from its equilibrium configuration, the experiment observed enigmatic quantum
oscillations that remained coherent for unusually long times. In our recent work [2] (which was
also featured in Press, see [3, 4]) we provided an explanation of this intriguing phenomenon
by introducing a new concept of quantum many-body scar.
The goal of this PhD project is to develop a deeper understanding of quantum many-body
scars as a new class of systems where ergodicity is weakly broken. One of the pressing
questions is what kind of systems support scars. Currently, it is believed that kinetic
constraints (such as strong nearest-neighbour interactions between the atoms) are essential
to the formation of scars, thus one of the goals of the project would be to investigate more
systematically other types of models with similar constraints. On the other hand, the project
will aim to answer a fundamental question: what is the meaning of a periodic orbit in a
quantum many-body system? Such orbits play a fundamental role in the theory of singleparticle
chaotic billiards, but their meaning for a quantum many-body system is currently an
open problem. Finally, the project will also investigate possible practical applications of
quantum scars. Since the scars effectively "shield" the system from thermal relaxation, this
might allow for new mechanisms of storing and manipulating quantum information.
[1] Probing many-body dynamics on a 51-atom quantum simulator, H. Bernien et al., Nature 551, 579-584
(2017).
[2] Quantum many-body scars, C. J. Turner, A. A. Michailidis, D. A. Abanin, M. Serbyn, and Z. Papic, Nature
Physics 14, 745 (2018).
[3] https://www.leeds.ac.uk/news/article/4231/insight_into_quantum_chaos_may_be_the_key_to_quantum_comp
uters
[4] https://ist.ac.at/nc/news-media/news/news-detail/article/explanation-for-puzzling-quantum-oscillations-hasbeen-
found/6/